Connected Smart Inhaler & Privacy Preserving Software

This innovation project aims to address an urgent need in the light of Covid-19 to identify a requirement amongst people with asthma/COPD for immediate intervention by physicians.

As part of this project, we have developed a privacy preserving connected reliever inhaler and App for highest risk asthma patients that gives physicians real time evidence of erratic, over or under usage of inhalers that may indicate medical intervention is required.

In addition, our project delivers diurnal high/low patient airflows and periodic peak flow and asthma control testing (ACT), all reported securely, plus geographical location of the device.

All real time data is analysed via our software platform which is designed to detect inhaler usage and/or airflows not in line with prescription or expectations. Reporting and alerts are created as necessary, allowing timely local NHS intervention that can prevent emergency emissions.

Our connected inhaler and App has been field tested within Covid-19 constraints. An extension opportunity now arises to make improvements to the connected inhaler and App based on feedback from field testing.

It is important to note that this is not a new medical device: were our technology to fail, the devices would still function perfectly as intended.